Mathscraft

"Our games are played on a whiteboard, led by teacher s and played by the children. The various UX aspects under consideration are:

1. The design of website, aiding the teacher to take appropriate action
2. The HCI Design, enabling transparent usage of whiteboard and smartpens in a classroom context
3. Child-centric interface design, enabling games are child-friendly, both in terms of content and interaction.

Designing such a complex interaction mechanism is best done by experts in this area."